The University of Manchester and Kek-Gardner Limited

To develop and embed innovative mechanical engineering capabilities to support product improvement and new product design and development for a range of size reduction and classification equipment.